Natural fibre bio-composite hand sanitiser station (specifically designed for areas of high footfall)

This project will result in the development of a prototype hand sanitiser station specifically designed for areas of high footfall and manufactured from sustainable natural fibre composites with significant environmental benefits. It will also play an important role in Creative Composites ambition to be the leading UK natural fibre composites manufacturer with a global reach in this developing marketplace.

It has always been an ambition of Creative Composites to develop its own product. However, the impact of Covid-19 on our business has constrained resources for research and development. The proposed hand sanitiser station project provides us with both a product that addresses the health and welfare concerns with a solution that has a strong beneficial impact on addressing sustainability and environmental impacts. Not only will this project benefit our business it will play an important role in the reopening of live events to the public, helping to assist stadia, arenas, concert halls and conference centres to return to business and welcome back live audiences.